Centralising Recruitment in the Care Sector

**Netli** - an innovator of services for the care sector - would like to propose a method of utilising the available job-seeker market to aid the staffing crisis in care.

Our proposal is to develop and launch a job board specific to the care sector and support this with marketing activities to promote a career in care which would drive applicants directly to care providers.

Our vision of the job board is to offer all care providers in the UK **free** advertising of their vacancies to make the most of the workforce that has become available during the current climate.

This would be supported by marketing campaigns to raise awareness of the recruitment needs of the sector, drive traffic to the job board, but most importantly, drive **applications** directly to care providers.

In addition we will develop analytical tools to grant governments, local authorities and industry bodies access to workforce data across the health and social care sector.